Rapid design and high volume supply of face visor PPE

FAC Technology have successfully designed and manufactured a face visor PPE product, with tens of thousands of units now having been supplied to hospitals, universities, and businesses. This extension will improve the product, supply and commercial success of the project in three ways:

Sustainable and Responsible Innovation
Our faceshield is comprised of three components: headband, screen and strap. However, the majority of the existing products are non-biodegradable and made from petroleum based materials. The FAC Technology faceshield utilises a bioderived material for the screen material, and this extension will enable the development of the other components, the headband and strap, to also be injection moulded from environmentally friendly, bioderived, materials.

Expansion of Supply
FAC Technology has established an existing supply chain with a production capacity of about 5,000 units/week. This extension will enable the investment in tooling to take the production capacity into the region of 50,000 units per week, greatly expanding the UK supply chain, and demonstrate a pathway to further scale up. All components have been, and will continue to be, designed and manufactured in the UK

Development of business model and commercial exploitation
In addition to B2B sales, FAC Technology would like to adopt mass selling approach for all consumers. Amazon and eBay are the preferred sales channels, but to be brand registered on their marketplaces the product/ company must have further IP protection in place (e.g. Trademarks). This grant extension will facilitate setting up this distribution channel, which is something completely new for FAC Technology.